Valorisation of brown algal biomass for crop protection

This project builds directly on a BBSRC grant that resulted in the discovery of novel anti-fungal and anti-oomycete bioactivities within brown algae (seaweeds). The biomass of brown algae is a rich source of structurally diverse, high-value polysaccharides, known as sulphated fucans which have wide-ranging bioactive properties - many of which are desirable for use in biotechnology applications. The structure of the polysaccharides changes between species, algal lifecycles, and ecophysiological changes to the environment. This gives each species of algae a unique repertoire of glycan structural diversity, imparting unique bioactivities based on structure-function relationships. We have shown that different polysaccharides are effective in inhibiting the growth of specific plant pathogens, and that these form preservative coatings on fresh fruits. Interactions with industrial suppliers and growers via BBSRC-sponsored networks have highlighted the demand for anti-fungal compounds in managing crop pathogens. This project will translate our findings into plant protection products for use on fresh fruits and vegetables. Obtaining this proof of concept will provide vital data for the patent filing, development of a licensing deal with our industrial partners, and subsequent commercial exploitation. Exploiting the natural abundance of brown algae available around the UK coastline for applied crop protection will reduce pre- and post- harvest food loss, improves UK food security, add value to commercial seaweed harvests.